GSK and OGT: Innovative Business Models for CDx Development

This project will develop a collaborative business model for the evaluation, and application of molecular biomarkers as companion diagnostics (CDx) in support of drug development projects. The business model will align commercial and clinical objectives of the pharmaceutical and diagnostic partners as well as set in place a mutually beneficial value sharing model. The project is comprised of 5 work streams that will cover: 1. Integration of CDx into the drug development process, 2. Financial modelling of the impact of CDx development, 3. Value sharing model development, 4. Pilot planning for model implementation and 5. Dissemination. The project will identify how we would practically apply CDx and set out how to apply this model systematically by embedding criteria for CDx development within the drug development process on an organisational basis.